GoalShaper Sustain

COVID-19 has dramatically accelerated remote working which may become the "new normal". UK Productivity fell 0.6% on average and output per worker was 3.1% lower as home working took hold in March 2020\. Increased homeworking leads to a number of advantages (improved employee retention, staff motivation and potential productivity gains) and disadvantages (decreased morale, challenges in staff development and performance monitoring). Consequently, the effective management of remote workers is a new and pressing challenge if the UK is to overcome the productivity decreases that were present even before the pandemic.

Further, as homeworking increases, the burden of sustainability increasingly shifts from workplace corporate actions to individuals at home. Despite reductions in commuting related transport emissions, an average employee homeworking year round produces 80% more carbon than an office worker (WSP,2020). Consequently, companies and their remote employees need training and support to address these negative impacts and encourage more sustainable behaviours.

Coaching Principle's (CP) GoalShaperSUSTAIN project is designed to address both these challenges and deliver more sustainable remote working productivity aligned to both individual needs and corporate productivity and sustainability goals. GoalShaperSUSTAIN, an API integrated Enterprise level smart application will meet these needs by aligning both individual and corporate development objectives integrated with sustainability modules translating corporate sustainability goals to individual actions with associated training and reporting functionality.

In doing so, GoalShaperSUSTAIN will foster

• A sense of individual responsibility, ownership and understanding of the contribution employees make to their organisation in terms of both environmental sustainability and overcoming the impact of COVID-19

• Opportunities for individuals to understand and develop more sustainable behaviours and support the UK in addressing pressing climate change targets

• Opportunities for managers to have meaningful developmental discussions with staff in real time vs annual appraisals

• Performance review discussions that are structured, goal oriented & evidence based

• Transparency across the organisation and teams supporting equality, diversity and inclusiveness goals

GoalShaperSUSTAIN will enable businesses to not just weather the challenges of COVID-19, but to emerge stronger and more sustainable than ever.